Quantum Pump Technology

The key theme of this work programme is to build expertise in semiconductor device fabrication and measurement that will lead on to future quantum computing technology projects involving groups from African universities that are either established already or still developing in collaboration with the London Centre for Nanotechnology at UCL. Training of PhD students and early stage researchers with the transfer of skills is an essential core aspect of this proposal. The development of quantum technologies offers the potential for homegrown solutions to local challenges facing Sub Saharan African economies, fostering self-reliance and reducing dependency on external technologies. The future potential offered by quantum technology has been recognized this year as the United Nations General Assembly has declared 2025 as the International Year of Quantum Science and Technology. In fact UNESCO stresses the potential role that quantum science has in ‘shaping a more inclusive and connected world.’
The challenge that this project addresses is understanding the pumping of single hole and electron currents through germanium quantum well devices where control of the quantum mechanical spin properties form an essential part of the device architecture. The single hole or electron pumping allows individual quantum states to be addressed in a device that is compatible with established fabrication techniques, such as CMOS-Complementary Metal Oxide Semiconductor structures.
In addition our collaborative project aims to explore new quantum states that emerge from collective interactions in one-dimensional semiconductor nanostructures, first seen in germanium and to investigate the technological applications of controlled spin properties. By focusing on developing Qubits using the materials germanium and silicon, we intend to lay the groundwork for advanced quantum computing technologies. This is a transformative field of research essential for the economic development of all countries. Quantum computing's unparalleled processing power can solve complex problems exponentially faster than classical computers, opening new avenues in several sectors and revolutionizing industries such as healthcare, agriculture, and finance. Investing in quantum technology can spur innovation, attract global partnerships, and build a skilled workforce. It positions African countries as competitive players in the global technology landscape, promoting knowledge-based economies.
The project will combine the properties of high electrical quality germanium quantum well devices with on-demand hole or electron pumps, combining the accuracy, control and fidelity of adiabatic electron pumps with the ability to carry out routine spin manipulation with low or even at zero magnetic field. This collaboration between UK and African partners facilitates the transfer of key skills and expertise in quantum technologies. UK partners will share advanced techniques in nanofabrication, quantum state manipulation, and spin property control, providing hands-on training and mentorship to African researchers. This knowledge transfer will empower African partners to contribute significantly to cutting-edge research and development in quantum computing and semiconductor nanostructure-based research.
In the long term, this collaboration will enhance the growth of a skilled workforce in Africa, capable of driving innovations in quantum technologies and educating the next generation of scientists. Developing a robust quantum computing ecosystem is crucial for economic growth, as it positions African countries as active players in a highly competitive and technologically advanced field. By training young scientists and engineers, we ensure that Africa can harness the economic benefits of quantum technologies. This strategic investment in human capital and technological infrastructure will create new economic opportunities, attract international partnerships, and foster sustainable development.